Hydra Prototype Development Project

Currently oil tankers are strictly limited to carrying crude oil cargoes on a singular outbound
journey, returning with empty holds. The proposed Exagenica Research HYDRA project
seeks to build on a successful proof of concept project which proved the conceptual viability
of a novel maritime engineering solution with the potential to enable crude oil, product and
chemical tankers to be multi-purposed in terms of the type of cargoes they can carry. This
would facilitate transportation on inbound journeys, potentially transforming shipping
economics and its socio-environmental impact.
The HYDRA solution consists of an innovative, pre-fabricated conversion system designed by
Exagenica Research. When implemented across the respective hold areas of a tanker, the
HYDRA system will extend the ship’s capability to carry more varied cargoes without the
need to undergo expensive or lengthy cleaning.
In addition to dramatically improving transportation versatility, the HYDRA conversion has
also been designed to improve the structural integrity of hold areas, minimising the potential
environmental damage caused by a hull breach while transporting liquid cargoes such as
crude oil.